Integration of chalcogenide materials with nanophotonic circuits for reconfigurable control of light

By layering a thin film chalcogenide, GeSbTe (GST) on top of a multi-mode
interference region (MMI), it is hoped that the propagation of light can be
manipulated in glass to create a reconfigurable optical demultiplexer. By
crystallizing or amorphizing different patterns into the chalcogenide, the ef-
fective refractive index of the MMI can be modulated in such a way that
propagating light is guided towards a selectable output